Agglomerate 3D gel matrix and novel mechanism of dietary delivery to the Syngnathidae family

More than 20 million seahorses are and traded worldwide each year and there is every
indication that seahorses and members of Syngnathidae, the family also encompassing
pipefish and seadragons could be extinct in as little as 10 years. Over fishing as by-catch in
trawler nets and loss of habitat are seen as the main culprits. Although the vast majority of
these are destined for use in Traditional Chinese Medicine (TCM) to treat a variety of
disorders, substantial numbers are also taken for the aquarium, curio and food industries.
Seahorses prefer to feed on ‘live’ Mysid shrimp for its balanced nutritional profile. Captive
breed Mysid is expensive and unsustainable and the use of cheaper frozen Mysid needs to be
supplemented with synthetic chemical nutrients. Success in terms of growth, reproduction and
health (including vitality and colouration) has not been observed. A new feed and delivery
mechanism needs to be developed promptly to improve cultivation success and re-wild natural
stocks.
New Era Aquaculture (NEA) wishes to prove the technical feasibility and commercial
potential of developing a complete dietary feed system for seahorses. NEA proposes
formulating naturally derived ingredients within an agglomerate 3D gel matrix. The feed
system will have the correct bioavailability and nutritional profile - lipids, vitamins, minerals,
fats and free amino acids required by seahorses. Further, seahorses are reserved creatures and
there are challenges in stimulating them to the feed, ensuring attraction and consumption with
minimal bi-waste. This project is seen as cutting edge innovation by NEA and the aquatic
conservation community.
Seahorse cultivation is the key to the long term survival of the species in the wild, if demand
can be met with cultivated specimens, this would alleviate the huge pressures that are felt by
wild populations which are currently being threatened.